COMMONing ACCESSibility in urban outskirts and beyond

Two main barriers exist to the implementation of 15-minute City (15minC) concept: first, the 15minC principles are hard to transfer to urban outskirts; second is the lack of attention to the social dimension in the design and implementation of mobility and accessibility solutions. COMMON\_ACCESS aims to generate knowledge addressing these two main shortcomings.

COMMON\_ACCESS brings a novel focus on the social nature of accessibility options and measures (for people and freight) in urban peripheries. Central to COMMON\_ACCESS's approach are 'Commoning Accessibility (CA)' practices such as community shared (e-)bikes, (e-)cargo bikes, (e-) cars and (e-)vans, alone or in combination with community managed digital platforms, and social, cultural and care amenities and services - where the role of communities in optimising resources and sharing physical and digital accessibility services is fundamental.

By way of testbeds in different suburban neighbourhoods of six metropolitan areas of Amsterdam (NL), Bergamo (IT), Ghent (BE), Munich (GE), Pavia (IT) and Oxford (UK), COMMON\_ACCESS will generate insights into (1) the variety of accessibility conditions of urban outskirts; (2) ongoing CA practices in urban outskirts; (3) opportunities for activating new CA experiments; (4) the mobility and social impacts of CA experiments and (5) the policy enablers and constraints of CA experiments in the outskirts.